D-Twin

The £6bn UK film industry is booming with over 5,000 stunning known film locations attracting streaming giants supporting captivating stories. From medieval castles, valuable heritage sites to miles of lush green countryside, the UK attracts Hollywood studios and captivated audiences alike. We want to ensure that the value of our most treasured locations continues to benefit the UK, supporting new careers and bridging the gap between traditional and virtual storytelling.

The global pandemic has kickstarted a revolution in digital production, allowing 'digital twins'; digital versions of real locations to reach wider audiences, making the creation of stories with high quality visuals open to international audiences like never before. D-Twin is a first-to-market library of the UK's top location assets in digital form, providing a quick route to support post COVID UK locations whilst bridging the UK's screen sector with fast emerging virtual production processes. D-Twin aims to build up over 3,000 digital location assets in its first year, allowing the UK to become one of the most accessible and strategic places to film and create stories.

Prox & Reverie have over 35 years in the film and tv sector, working with Disney, Warner Media and UK production teams on innovative content, processes. Our understanding of traditional TV and emerging immersive technologies allows us to bridge the gap between what is great and what could be even greater in the UK storytelling sector. As part of this process, we are already offering providing long term skills training pathways for new careers and access untapped international markets in new ways. We are excited about the future of our real and digital world and embrace the possibilities that it holds to transform how audiences experience and interact with digital locations in new and exciting ways.